Ion transport within junction ion micro-chips

Ion transport within ion trap arrays is a critical ingredient for an ion trap quantum computer. As part of this project, the student will develop reliable shuttling protocols for ion transport within X-junction ion trap arrays. The project includes both relevant theoretical simulations and experimental implementation. Outcomes from the project will include diabatic and adiabatic shuttling protocols and experimental demonstrations. We will focus on separation and recombination of ion chains and transport through junctions. We will also develop shuttling protocols for mixed species transport. Using these tools the student will perform quantum gates, implement quantum algorithms and participate in the construction of a quantum computer prototype.